Virtual Events

True Events is a 3D virtual events platform. The package can be broken down into four elements as follows:

**Item: Website/Application**

**Features:**

1\. Provides host platform for all features

2\. Bespoke interface to fit aesthetic of event brand

3\. Live chat with stand exhibitors and live Q&A with webinar

3\. User approval and tracking -- make the event public or keep it private

4\. Forum for related discussion, key contacts and online meeting plug ins

5\. Can integrate with existing CRM and networking applications for maximum impact

6\. Live Data feeds across the site for insight into the event as a whole or specific feedback to exhibitors on their reach

**Item: Virtual Reality 3D modelling**

**Features:**

1.Creates exhibition feeling to assimilate online experience with real event

2.Immersive way to convey exhibitors content

3.Interactive floor plan

4.Interactive exhibition stands with live video feeds or text chat to engage with sales teams

5.Each stand can be given to an exhibitor as an iFrame to host on their site thus creating a legacy product for value add

6.Works on any device

7\. Can cross over to live events with a full interactive model later -- the same modelling can be used again when events go back to normal making this investment pay twice

**Item: Webinar hosting**

**Features:**

1.Live stream and legacy hosting. (Like BBC Iplayer either select a live feed or catch up with the days events)

2.Can be video or podcasts

3.Live Q+A with or without users data attached

4.Legacy Q+A to send questions as email to speaker

5\. Polling and feedback plug ins

**Item: Content creation and on-site support**

**Features:**

1.Camera and lighting set up either in events or at speakers homes' to create webinar or conference content

2\. Video and graphic design packages for event promotion, conversion of exhibitor information into digital formats and bespoke user interface.

**Features**
With the additional support of the extended scope we are able to accelerate the conversion of the platform into a Software as a Service platform meaning clients will be able to set up their own events rather than always needed us to help them.
It will also accelerate our time to market as the MVP is complete and projects are already being run, we now need to make sure we establish a position in the market quickly.